Digging Caerau Project

Digging Caerau Will involve community participants in a major research excavation at Caerau Iron Age hillfort to uncover further details about the site's fascinating prehistoric past that were so tantalisingly suggested by exploratory excavations and geophysical surveys in phase 1 of the project.

Caerau hillfort is one of the largest and most impressive in south-east Wales, inside of which was constructed a medieval ringwork and medieval church and graveyard with early-modern and modern graves. Debate about the role and function of hillforts is at the centre of Iron Age research in Britain. However, the history of academic interests over the last 100 years has led to the lack of a uniform level of regional knowledge, which has seriously distorted understanding of hillforts and of the period. In particular, there has been a paucity of excavation and research of hillforts in southeast Wales. Glamorgan has been the subject of a survey by the RCAHMW (1976), but it is one thing to be able to locate hillforts and describe their morphology, yet quite another to fix their construction, development and occupation through time. Too few have been excavated to support a credible picture or chronology for the region (only 23 of 130 sites have received any investigation through excavation). Therefore, there is a pressing need to challenge the weak chronological framework and the received wisdom of a dearth of material culture from hillforts in southeast Wales. Caerau hillfort therefore provides an opportunity to explore these issues through co-produced research with the community. Caerau hillfort is one of the largest multivallate hillforts in South Wales, but before Phase 1 it had never been subject to archaeological investigation. This research will therefore further contextualise the character of activity within the interior of the hillfort. Unfortunately, investigation of the site is challenging since the whole area is a focus for a range of anti-social behaviour including burning events, graffiti and vandalism. The CAER Heritage Project's research objective is to help the people of Caerau and Ely to connect with this site's fascinating the past and make it relevant to the present, engendering the heritage of the district with greater value for contemporary communities in relation to identity and aspirational opportunity.

Building on existing partnerships and trust, local community members, schools and academic researchers will work together to provide a cutting edge interpretation of the site which will not only enhance research knowledge but will also inform an innovative experimental heritage reconstruction of Iron Age Life at St Fagans National History Museum just over a mile away - providing a remarkable project legacy. As in phase 1 of the project, community participants will be involved in co-production of research activities and interpretations with university academics - creating educational opportunities, learning skills, building confidence, confronting stigmas and challenging the aspirational poverty which blights so many families within these communities. The project constitutes a journey which will see community participants and researchers 'deconstructing' a decommissioned reconstructed Iron-Age village at St Fagans National Museum of Wales - then taking the skills and team spirit forged in that process to explore an authentic and un-researched Iron-Age archaeological site at the heart of their communities - then finally they will use the knowledge and skills that they have uncovered to inform and undertake the construction of a new experimental reconstruction of an Iron Age settlement at St Fagans. Through these initiatives Digging Caerau will forge a much closer relationship between the Caerau and Ely communities and the National Museum and University on their doorstep. This will be further cemented by the expansion of the heritage trail proposed by the HEART of Cardiff Follow Up funding bid.

Potential impact
In the Iron Age the people of Caerau expressed their identity and confidence in the landscape through monumental earthworks. Today, however, Caerau and Ely are areas of significant social and economic deprivation and marginalisation. The archaeological excavation at the heart of the Digging Caerau project therefore provides a potent physical metaphor for digging down into the heart of the community to acquire both knowledge and a re-energized sense of confidence and identity founded upon a distinct and unique past. Recognition, both internal and external, of this vibrant heritage will help to address anti-social behaviour on Caerau hill and improve the presentation of the hillfort and surrounding area creating a valuable resource for leisure and learning activities.
Through co-production of research with academic partners and heritage experts, the project aims to engage with a wide range of people from the local communities. It will raise local aspirations, nurturing a more positive sense of place while challenging externally held negative attitudes towards Caerau and Ely and its communities. Digging Caerau will thereby facilitate a powerful connection between local people and the value of their heritage through the physical and intellectual exploration of the archaeology of their community. A range of informal and formal educational activities providing skills and challenging aspirational poverty will be delivered and developed through the process of co-produced archaeological research. This research will inform both academic & heritage interpretations of this largely unresearched site expressed through educational progression, heritage themed creative art and a legacy of a heritage infrastructure including: a reconstructed Iron Age village and a heritage trail in conjunction with the HEART of Cardiff project (submitted separately). All of these will involve community members as active participants, contributors and beneficiaries.
Particular benefits will include:
1. Opportunities for training/educational development for young people & adults inculcating a wide range of skills (communication, team building, numeracy, articulacy) through co-production of research & heritage interpretation & reproduction.
2. To undertake a program of co-produced research with local schools embedding the CAER heritage project & Digging Caerau into participating school curriculums (e.g. Phase 1 CAER heritage Churchyard Detectives project was embedded into Glyn Derw Year 7 integrated literacy curriculum).
3. To create lasting, positive & meaningful links between schools, community organisations & Cardiff University through the process of co-production.
4. In conjunction with the HEART of Cardiff Project, to provide a range of archaeological activities including co-produced research to engage local people, especially young people facing exclusion inculcating new skills and improving confidence and esteem.
5. To challenge aspirational poverty & break down barriers to education through a range of educational opportunities both formal and informal relating to the co-production of research.
6. To create lasting positive & meaningful links between Caerau and Ely communities & the heritage sector in Cardiff, particularly St Fagans National History Museum.
7. To create a lasting infrastructure of heritage resources, co-created by local people, which bring heritage sector expertise & sustained positive contact into the Caerau & Ely communities.
8. To provide opportunities for members of the local community of all ages to work together on a co-produced research project & to develop their own sustainable heritage projects.
9. To promote the skills, value & vibrancy of the communities of Caerau & Ely, generating confidence & showcasing the talent within them to external audiences through the Digging Caerau & HEART of Cardiff projects.